Piezoelectric measurement of multiple quantum well (MQW) on porous GaN wafer

MicroLED, especially RGB microLED is considered as the holy grail of the future display technology. Porotech's mission is to bring microLED into commercial market at mass production scale through continuous innovation. Our microLED products based on unique process and customised porous structure have established advantageous position by achieving exciting technological and commercial breakthroughs in the past two years. However, until now, achieving the necessary high-efficiency, ultra-fine-pitch red pixels has proved a challenge for the whole industry.

Porotech fully acknowledge and understand the role that science has in aiding economic growth and add value to society. Evangelized by Dr Yingjun Liu, co-founder and CTO, Porotech's team will partner with NPL's Electronic & Magnetic Materials Team led by Dr Sebastian Wood, and Quantum Materials and Sensors Team led by Prof Ling Hao to meet the challenge through A4I program. The consortium is well equipped with bespoke facilities such as advanced scanning probe microscopy and non-contact microwave resonator system, aiming to establish multiple dimensional, multiple-scale view of hierarchical structure and complex spatial-temporal behaviours at device level in LED-on-porous-template. By the end of this project, we aim to establish a metrological methodology based on fundamental understanding, and ultimately meet manufacturing requirements to develop, optimise and assure quality of our wafer products.

Porotech has worked closely with NPL before. In 2020, via M4R Porotech worked with Rob Simpson from NPL for thermal measurement of porous wafer, which lead to deeper understanding of the thermal behaviours helping us to continue R&D even during pandemics. Our current collaborative project can lead to innovative solution on bigger challenges in the future on microLED, AR, power electronics, and quantum technology.